Novel, miniature, ultra-low cost, lateral flow reader and application to personal/home testing and disease surveillance.

This project funds the development of a low-cost lateral flow test reader to address a growing need for cost-effective and portable analysis of lateral flow tests. These tests are growing in popularity and application, not least in low-resource markets where the need for low-cost disease diagnosis is greatest. Current solutions to this need are too high to make them readily accessible to the markets we envisage will benefit most from the product from this project. The output from this work has the potential to completely change the range of diagnostic tests available to a range of market sectors, including home use, by taking the guesswork out of interpreting test results, giving clear and unambiguous feedback to the user about the test result and next steps in diagnosis/treatment.